Microbial-derived Solutions for Enhanced Crop Protection through Synthetic Microbial Communities

BugBiomes combines expertise from diverse scientific domains to develop innovative, bioactive repellents designed to protect crops from insect damage while ensuring insect diversity remains intact. Stepping away from conventional insecticides, our approach embraces the richness of natural biology and the potential of synthetic microbial communities to deter insects.

The foundation of our project lies in its multifaceted approach and collaborations, unifying different scientific disciplines. Our platform aspires to both shield crops and uphold insect biodiversity, offering a promising avenue to elevate global agricultural productivity.